Tuneable lenses for high speed, high precision optical sensors for CMM applications

In the Coordinate Measuring Machines (CMM) market there is a growing need for fast, non-contact sensors to cope with modern materials and industrial processes. Current optical solutions are relatively costly, large and slow. Lein has previously developed a compact, low cost, very precise optical metrology solution that is relatively slow due to its use of mechanical scanning. Tuneable lenses are now available that are claimed to be very precise and may be tuned to a particular focal length in milliseconds. This project aims: to build a demonstrator that combines Lein's sensor technology with a tuneable lens; to prove the operation of this system at high speed; to measure the accuracy, precision and repeatability of such a system in tests appropriate to CMM applications; and to investigate novel control methods made possible by use of tuneable lenses.